Development of a small, low-cost, accurate and rapid Point-of-Care diagnostic platform, with primary application to critical cardiovascular markers

"We are developing the next generation of healthcare diagnostics. Our portable diagnostic device could be deployed in the hospital emergency department, ambulance, or doctor's office and be used to diagnose diseases in under 10 minutes, cheaply, accurately, and from a pinprick of blood; moreover, it could diagnose an ever-increasing range of diseases, and multiple diseases simultaneously. In its first application, our device will be applied to critical cardiovascular diseases, including heart attack (myocardial infarction), acute coronary syndrome, heart failure, and pulmonary embolism/deep vein thrombosis.

No longer will patients require unpleasant large blood samples, long, nervous waits for results, or the risk of serious deterioration whilst testing is still underway; instead, testing will be quick and simple, allowing more rapid treatment decisions. It will also result in significant savings for the NHS.

The technology behind our device is novel to diagnostics (hence the dramatic improvement in capabilities) and has been developed over the past decade at the University of Oxford. Moreover, it has already been proven to work in feasibility studies on real patient samples. We are now perfecting the technology and translating it to a handheld automatic device to be deployed in healthcare settings.

We are also actively engaging all stakeholders of the healthcare system, including end-users, to ensure a quick go-to-market, and seamless integration into patient pathways."